Strategic Review of Autonomous System Capability for Long-Term Decommissioning Monitoring

STREAM will provide a comprehensive strategic review, looking at the capabilities of robotics and autonomous systems for Long-Term Monitoring (LTM) pre-decommissioning and in perpetuity. The main impacts from this project will be the embedment of new knowledge within the industry sector, taking account of the lessons learnt within the academic community regarding the true capabilities of autonomous systems for LTM. The industry project partners are SLR, BMT Cordah, Gardline, and Marine Scotland. They will steer the strategic review, providing context with regards to the current practise and data expectations of the decommissioning community. Reviewing our current technological capabilities, this project will, in-turn, identify the knowledge gaps that restrict the adoption of autonomous technology within the sector. This valuable outcome will inform policy on environmental regulation of decommissioning operations and promote cost effective solutions for in-perpetuity environmental monitoring by offshore operators. It will also assist steering future development of this technology within the sector.

Potential impact
The main benefits from STREAM for stakeholders will be the embedment of new knowledge and strategic recommendations when considering autonomous systems for effective decommissioning monitoring strategies. STREAM will promote the practical application of research knowledge and infrastructure to industry, providing valuable insight into possible cost effective solutions to long-term environmental monitoring. The outcomes will help inform policy on environmental regulation operations and promote cost effective solutions for in-perpetuity environmental monitoring by offshore operators. As an additional outcome, STREAM will help identify technological and knowledge gaps that restrict the adoption of autonomous technology within the decommissioning sector and steer future development of robotic technology to support industry requirements.